Design and Development of a Low Profile, Multi-band GNSS Antenna

Integrated Antenna Solutions, Selex ES are proposing an antenna concept that uses novel microstrip technology to obtain multi frequency, GNSS operation from a single output, low profile patch antenna. The fundamental design is a quad-band circular patch antenna that has 3 parasitic concentric rings. This technology uses established printed circuit fabrication techniques and the proposed solution can therefore be easily manufactured, and at low cost, to suit a wide range of applications where size and weight is a key parameter, for example, the dismounted soldier or small vehicle. By applying a modular "unit cell" approach the antenna is scalable accoriding to the application and installed platform.

The key drivers for all these designs are optimum performance of the antenna on the platform itself, minimisation of the number of antenna elements required in the system, modularity, low through life costs and low Size, Weight and Power (SWaP). Rapid on-site prototyping provides fast insight into the physical solution once the initial concept analysis and simulation stages have been passed. Our design and measurement facilities include a secure, large, outdoor antenna test range with a turntable and workshop. Selex ES also possesses advanced platform analysis tools using large, secure computing resources and advanced computer analysis for 3D electromagnetic simulation.

Assured supply of antennas is achieved with a large, UK based, List-X antenna manufacturing capability; Selex ES have designed and manufactured over 40,000 antennas. This includes over 90% of all the UK (and Italian) military vehicle and manpack ECM antennas, conformal antennas for fast jets, body-worn antennas for the Defence , Science and Technology Laboratory (Dstl), the UK Ministry of Defence (MoD) and other government departments (OGDs), conformal antennas for international Unmanned Air Vehicles (UAVs), covert vehicle antennas and Control Radiation Pattern Antennas (CRPA) for a large defence prime.